Nove AI- Innovative AI teaching assistant for teachers and students

Nove is a tool designed to assist teachers in preparing and grading assignments, homework, and exam questions. It uses AI-technology to speed up the process of generating homework materials and marking the student's work, saving significant time for teachers. Uniquely, it includes a feature that allows teachers to scan materials to identify and eliminate any potential for bias or unfairness.

Nove also supports students through an AI-powered tutor that can assist them to improve their understanding of the topic. When requested, it can provide further explanations or generate additional example questions for the student to practice. For ESL (English as a Second Language) students, the AI tutor can enhance understanding by offering additional explanations with subtitles in the student's native language.

In this project, we will develop an MVP that demonstrates the technical feasibility of the idea. This will be tested by user representatives (teachers, students and experts) and their feedback will be used to improve the solution. We will also verify the commercial feasibility and develop plans for market launch and business growth.